Experimental implementation of quantum key distribution protocols

The project focuses on advancing fibre-based Quantum Key Distribution (QKD) technology, a critical component of quantum-secured communication networks. The project aims to develop next-generation QKD systems that not only enhance secure bit rates and extend communication reach but are also oriented towards future integration with quantum memories. This forward-looking approach is crucial for enabling long-distance quantum communications, where quantum memories will play a key role.

The primary aim of the project is to design and implement new QKD systems that apply emerging QKD protocols to improve secure bit rates and communication reach over fibre networks. The research will explore novel QKD architectures, such as Twin-Field (TF) QKD and measurement-device-independent (MDI) QKD, and will investigate how these systems can be oriented towards integration with quantum memories.

The project employs an experimental research methodology with a focus on both optical and electronic engineering, with the added goal of future integration with quantum memories. Key techniques include high-speed optical and electronic systems, using semiconductor lasers, optical modulators, and high-speed RF electronics, implementing and testing emerging QKD protocols, exploring architectures that facilitate interaction between QKD systems and quantum memories for future scalability.

This project aligns with EPSRC's strategies in Quantum Technologies, particularly in the development of quantum communication systems and secure data transmission. Additionally, the project contributes to EPSRC's priorities in ICT, Digital Economy, and Cybersecurity.

The project is based at Toshiba Europe Ltd.

This project primarily falls within EPSRC's remit as it is an Industrial CASE funded by EPSRC. However, it also touches on broader themes relevant to Innovate UK and UKRI strategies related to quantum technologies and future infrastructures. The methodology involves both experimental research and theoretical work.